Exploring past and present life at the extremes around Lake Magadi, Kenya

Located in the East African Rift Valley, Lake Magadi is an alkaline, hypersaline lake recharged by hot springs. Multiple environmental stressors largely restrict the habitability of these hot springs to microbial life. However, the functional diversity and metabolic capabilities that enable microbial survival in this habitat are understudied, providing an untapped resource of palaeoecologically and biotechnologically relevant adaptations. Furthermore, records of ancient microbial life are preserved in deposits of magadiite, a hydrothermally influenced siliceous mineral phase. This environment has been identified as a suitable analogue for hydrothermal environments on Archaean Earth, and on Mars; thus, information contained in these sub-fossils may help to reconstruct some of the earliest microbial processes and inform the search for biosignatures elsewhere in the solar system. This interdisciplinary project will investigate both past and present microbial life in Lake Magadi, through sampling transects of materials from fossiliferous horizons surrounding vents to living biofilms in and on active hydrothermal systems. Geochemical techniques, including electron microscopy, microspectroscopy and X-ray imaging will be used to analyse microstructures, mineralogy and elemental compositions, revealing which biomolecules become preserved in the fossil record. The microbial taxa richness, metabolic pathways and genomic-basis for adaptation will be characterised using metagenomic sequencing.